Transitional Metropolis: Reworking Urban Nature across Twenty-First Century London

This thesis explores the recent profusion of ecological design rhetoric across London. To do so, it examines three sites. The first of these is a 46km stretch of the Thames known as the 'Arcadian Thames,' where we encounter an ongoing attempt to revert a pocket of West London back to its eighteenth-century 'picturesque' state. My second case study is King's Cross in Central London, which is currently undergoing an immense £3 billion regeneration project. Here, we find a strange attempt to produce a new aesthetic synthesis between nature, postindustrial heritage and speculative development. My final case study is the Thames Barrier Park in East London, which was dubbed London's first postmodernist park upon opening in 2000. Moving between these sites, the thesis works through various questions. In what ways is nature being staged within an ongoing redesign of London's urban landscape? To what extent does the emerging emphasis on 'ecologizing' London's urban form risk fetishizing an imaginary, external nature as a blueprint within a reorganization of the city? To work through these questions, I mobilize various methods ranging from urban transects to (counter)archival analysis and walking interviews with local residents, ecologists, designers and artists.